New calibration standards and methods for radiometry and photometry after phaseout of incandescent lamps

It is important to have an accurate understanding of the spectral irradiance of the optical radiation produced by light sources in a multitude of applications. Therefore, the SI traceability of spectroradiometric measurements needs to be ensured. For decades, the calibration of spectroradiometric measurement instruments has been realised using incandescent lamp based transfer standards. However, their availability is diminishing due to a production phaseout of incandescent lighting products. This project aims to provide adequate and affordable replacement transfer standard light sources and alternative procedures for the detector based transfer of the spectral irradiance unit in the ultraviolet visible near infrared (UVVISNIR) spectral range. It also aims to establish an integrated European metrology infrastructure around this key radiometric unit.